UCL Astrophysics Consolidated Grant 2015-2018

We now know that not only is our Universe expanding, but that it is expanding at an ever-increasing rate. Fuelled by a mysterious driver
called Dark Energy, galaxies, such as our Milky Way, are rushing away from each other at such enormous acceleration that not even the powerful
force of gravity can hold the universe together.

Researchers in UCL's Astrophysics Group are putting to the test these discoveries with an ambitious programme of research for the coming years.
A map of 300 million galaxies that astronomers will put together using the Dark Energy Survey over the next decade will be combined with a new chart of the Cosmic Microwave Background from the Planck satellite to understand the conditions in the early universe, to detect the tiny mass of the Neutrino particle and to test Einstein's theory of general Relativity on the largest scales. Our astronomers will use the LOFAR radio telescope to study the era long ago when the first stars and galaxies formed and sculpted ionized bubbles within the gas that permeated the Universe.

We will probe how stars form from vast gas and dust clouds and how the chemistry that goes on between the stars affects and controls these
crucial processes, by studying molecules and dust in our own Galaxy, in nearby galaxies, and in distant, very young, galaxies located at the edge
of the Universe.

We will study the lives of massive stars and their deaths in giant explosions called supernovae and how these massive stars enrich the Galaxy
with the gas and dust required to make new stars, new planets and even life itself.

None of this can be done unless astronomers continually improve the instruments with which they carry out their studies of the heavens. UCL's
instrument makers are aiming to create lower cost optics for future infrared telescopes in space and to develop sophisticated new techniques
that can be used to deliver incredibly high angular resolutions on space telescopes observing at infrared wavelengths.

Astronomers need to model the universe that they study with ever more complex mathematical techniques. So UCL's computer experts will generate the sophisticated models, running on supercomputers, that are needed to understand the wealth of observations that are pouring in. They will also generate the basic atomic and molecular data with which to simulate the conditions in the early Universe, in evolving galaxies and in the stars and planetary systems that inhabit the galaxies. These new data will be used in particular to interpret and understand observations of the atmospheres of exoplanets as they pass in front of, and behind, the stars that they orbit.

But all of this will be wasted unless our fellow citizens get to share in the wonder and excitement of our group's work. So we will ensure that our
team members continue to explain their work through talks and lectures, through public events, and through the media, inspiring the next
generation of scientists, helping and challenging industry to develop new technologies, and ensuring that our understanding of the Universe becomes ever deeper and wider.

Potential impact
Our Group will continue and develop its current Knowledge Exchange and Outreach programmes, which are described in detail in our 2-page Pathways to Impact document.

For Knowledge Exchange, we will have the professional support of UCL Business (for IP support) and UCL Enterprise (for entrepreneurship training, mentorship and access to venture capital). The transfer of the results of our innovation is being achieved as follows:

(i) By providing accurate and complete molecular data to Industry and to researchers in other fields - this has proved particularly successful with our water and methane line lists, which are extensively used by industry and by modellers of Earth's atmosphere and climate. Current and future applications include the design of high temperature gas sensors; modelling non-thermal rotational distributions of H3+ in storage rings; measuring the refractive index of humid air in the IR; high speed thermometry and tomographic imaging in gas engines; and of course atmospheric models.

(ii) By working through OSL's three main technology transfer firms, Zeeko, OPTICS Glyndyr, through which research level optical design and manufacturing processes are transferred to Industry. They work closely with Industry to establish the link between detailed surface topography and functional performance in order to improve performance or reduce cost, or both. Examples include the semiconductor sector (polishing of large-area display components; the transition to photolithography in the EUV), the defence sector (advanced weapons and surveillance sites; imaging systems for UAVs, head-up displays),
light-weight optics for remote sensing, the high-power laser community (including laser-fusion) and the automobile sector (use of head-up displays in cars).

(iii) By working with commerce, research design labs and other academic areas to produce new technologies, e.g. by enagaging with the new Satellite Applications Catapult on the compact LOw Cost Upper atmosphere Sounder
(LOCUS), which promises to transform the economics of Earth observation missions and provide a cost effective method of monitoring long term trends in the climate.

(iv) By continuing to work with leading IT vendors to test and design new hardware and software solutions which will eventually end up in the marketplace. We are playing a leading role in setting up an Industrial Engagement Database that will connect DiRAC researchers with STFC Innovation and TSB funding calls, TSB Catapult Centre facilitated industrial projects,
and Industry-HEI/RC projects.

Our Outreach Programme will continue to build on its current strong foundations. These include www.ucl.ac.uk/youruniverse/ and www.ucl.ac.uk/star/outreach/themindofuniverse. We have a Work Experience Programme for 16-18-yr-olds and a programme of school visits that provides popular talks on a wide range of topics. Our ULO teaching observatory at Mill
Hill has a regular programme of public open evenings, as well as daytime schools visits, bringing several thousand visitors annually, with a tie-in with the BBC's Stargazing Live. We will continue to draw upon the professional support of the UCL Public Engagement Unit, www.ucl.ac.uk/public-engagement, both in terms of training and access to award-winning events such as 'Science Show-Off' and 'Bright Club'.

We have attracted extensive international media coverage for the discovery at our ULO Observatory of a bright supernova in the nearby M82 galaxy, the closest Type Ia supernova in over 40 years, and for press releases linked to Science and Nature papers on supernova dust and molecules, and on young galaxies at the edge of the Universe, as well as for ESA press releases on Planck results featuring UCL researchers. We will continue our prominent programme of media appearances, talks and podcasts. In engaging with the press, we will continue to have strong support from the MAPS and UCL Communications and Media Relations units.